Detector development for the Advanced Technology Solar Telescope

Potential impact
1. Public engagement
All Applicants are highly active in Public Understanding of Science (PUS) programmes linked to their research. Examples
(which will continue over the grant period) include:

Queen's: talks at annual events (Horizons in Physics for 4th/5th-form students; Physics 6th-Form Open Days; Physics
Teachers Conference). Hosts work experience for schoolchildren, including summer projects funded by Nuffield
Foundation. Ongoing partnership with W5 Discovery Centre (Belfast), hosting talks/Q&A sessions and hands-on building
games.

Armagh: tours of the Observatory and Astropark, popular talks and special public lectures/exhibitions. Recent PUS projects
include construction of the Human Orrery and facilitating an annual Cross-Border Schools Science Conference.

Glasgow: solar physics talks to societies, schools & public including in remote parts of Scotland

Northumbria: PUS programme with local FE colleges, and involvement in regional/national science festivals (e.g.
Newcastle). Recently awarded £1M from HEFCE Catalyst Fund for project to improve uptake of physics. Creating a
dedicated Physics and Astrophysics outreach centre for this.

Sheffield: engages in school education programmes during e.g. National Science week, and recently joined University's
Expert Guide, used frequently by journalists to source comments on topical news stories.

St Andrews: participates in local science festivals (e.g. Edinburgh, Fife, Dundee) and give schools talks. Lecture at the
annual Sutton Trust Summer School and participates in the Annual Space Camp for P6 pupils. Contributes to Sun Trek, a
Public Outreach/Educational Website (http://www.suntrek.org/).

Warwick: engages at various levels with a broad and innovative approach to outreach, spanning formal presentations to
interest groups (local astronomical societies), active engagement with media and larger projects (e.g. NESTA). A full-time
schools liaison officer supports links with schools and wider community.

2. Knowledge exchange
The large area sCMOS camera to be developed is to meet the needs of next-generation solar telescopes and the broader
astronomy community. However, the solar astronomy market alone is substantial, given the continued investment in
existing solar facilities in Europe, US, India and China. There is also currently a demand for large-area CCD cameras in the
general astronomy market. It is anticipated that a significant part of this market will migrate towards the next-generation of
sCMOS detectors which offer faster speeds and lower noise. Non-solar applications include: near-Earth object detection,
speckle interferometry, 'lucky astronomy' and other projects in high-time resolution astrophysics. It is also common in the
astronomy marketplace to encounter significant opportunities for large-area cameras. For example, Andor is currently
negotiating a contract to deliver 80 large area CCD units for one project, with delivery over a 4-year period.

Although the unit sales of large-area sCMOS will not be as high as those for the current breed of mid-range sCMOS
cameras for microscopy and optical electron microscope instrumentation applications, large-area astronomy detectors are
typically priced much higher than mid-range detectors. Hence a lower volume market still yields an appropriate business
case. A longer-term aim is to adapt the camera platform for high-speed X-ray detection applications, including protein
crystallography and computed 3D X-ray tomography.

Competition currently does not exist, in that large area, fast sCMOS technology has not yet been offered, but that is no
guarantee it will not arrive from other parties within the timescale of the development project. The most likely competitor is
a US-based company which is already very active in large-area CCDs. However, Andor remains confident of holding a
market leading position, given their breath of expertise in both sCMOS and vacuum sensor technology